Spherical Slepian function modelling of the magnetic field to probe the outer core

This project will develop techniques to better model and understand the regional magnetic field and core surface flows and internal dynamics using spherical Slepian functions